Multiscale imaging for the investigation of catalysts and zeolites

By being a member of the UK Catalysis Hub team this studentship offers exposure to leading UK academics and the advanced X-ray and Neutron characterisation techniques available on the Harwell campus. In addition, the student will work closely with the industrial partners, Johnson Matthey, therefore gaining insight into both academic and industrial research environments.
The project will make extensive use of the newly built physical sciences aberration corrected TEM facility (ePSIC) and I14 nanoprobe beamline facility at Diamond. These are powerful techniques able to study materials under working conditions over a range of length scales important in catalysis. For instance, pore collapse or particle agglomeration occur in the micrometer scale, whereas active site distribution may be on the nm scale. By exploiting the different length scales viewed by both the nm resolved in situ microscopy (TEM) and the X-ray capabilities of the 50 nm resolution I14 beamline, a thorough understanding of catalyst activity or deactivation processes can be visualised over a range of length scales under relevant working conditions.